Discovery platform for novel thermostable recombinant growth factors

This 18-month Industrial Research project will develop a discovery platform for novel recombinant growth-factors which are capable of reducing the costs of culture media used in cultivated meat production by orders of magnitude and therefore enabling cultivated-meat to achieve cost-parity with traditional meat.

Project addresses key UK priorities in biomanufacturing; enabling reductions in CO2 (92%), land-use (90%) water (66%) and antibiotics (70% are used in animal agriculture) associated with traditional meat production methods. Technology is positioned to support UK cultivated meat sector in scaling to create 8,300 highly­ skilled roles by 2030(£2BN benefit to UK economy) reducing reliance on imports (£7.8BNp.a.)